Highly Interactive Visualisations for Plan Explanation

As we become more reliant on machine learning approaches to automate tasks for us, including planning, it is necessary that there is the ability to not only understand the plan but also to question it. Using highly interactive visualisations allows users to interact at a necessary level of detail in order to get to grips with the decisions that were made during the creation of the plan.